Model independent measurements and their interpretation with ATLAS

Model independent measurements of final states in pp collisions at the energy frontier will be made and used to quantify the validity of the Standard Model in a new kinematic regime, and to probe models for physics beyond the Standard Model.